Policy and peeR mentOr intervention proGrams on cardiovasculaR disEase at workSites in 3 South Asian countries.

We propose a feasibility study and a survey conducted at 6 sites - 2 in India, 2 in Srilanka, and 2 in Bangladesh.

1. The feasibility study will be conducted to understand the feasibility of peer-mentored interventions at the operational, research and policy levels to improve CVD health.

At the operational level, we will identify 6 worksites in Bangladesh (2), India (2) and Sri Lanka (2), obtain acceptance from the management, identify the appropriate personnel as peers to carry out interventions and identify areas at worksites to implement interventions (café, physical exercise, stress reduction, tobacco environment).

At research level, we will choose the best methods to identify individuals at risk for interventions, measure risk factor levels identify & train the peer mentors, design the most appropriate interventions, determine the training goals for the peer mentors, select the training methods, and develop the intervention tools.

At policy level, we will, in discussion with the worksite management and the concerned State Government departments (health and labour departments) determine the need, methods and outcomes of the interventions. This strategy ensures that we have useful insights on the interventions as well as the agreement and investment of key stake-holders in relevant departments

2. A qualitative study will be conducted to understand the priorities for policy level changes to improve the CVD environment at worksites in each country, at the Central and Regional levels; to understand the common barriers for an optimal CVD environment at worksites; and to understannd the most acceptable peer mentor-based interventions for employees to improve CVD health.

We will survey at least three levels of management staff per site on the CVD environment at the workplace. Specifically this will include tobacco policy, food at workplace, opportunities for physical activity, medical care if any provided at worksites, policy on chronic care for employees, barriers for optimal care and possible interventions to improve CV health. We will survey 5 management staff at each level or 15 per worksite for a total of 120 at 8 sites.

We will conduct focussed group discussions and in-depth interviews among management staff and employees to better understand policy issues, barriers for CVD care and acceptable interventions to improve CV health.

If peer mentor mediated interventions prove to be effective in reducing cardiovascular risk factors, such interventions could be scaled up globally. As adults can spend upto 60% of their time at workplaces, interventions such as these could prove to be effective in reducing cardiovascular risks and reap rich dividends by reducing cardiovascular deaths, thus helping to achieve World Hearth Federation's goal of 25 by 25.

Technical abstract
From analysis of the outcomes of this development grant we will (a) assess feasibility and (b) identify barriers and workable interventions for a definitive or full-scale study.

(a) Feasibility: we will analyse feasibility at three levels.
We will establish feasibility at the operational level, when we identify 6 appropriate worksites in Bangladesh (2), India (2) and Sri Lanka (2), obtain written acceptance from the worksite management, identify the right personnel as peers to carry out interventions and identify areas at worksites to implement interventions (café, physical exercise, stress reduction, tobacco environment).

We will establish feasibility at the research level, by identifying the most appropriate method to (a) identify individuals at risk for interventions, (b) identify the appropriate peer mentors, (c) select the most acceptable interventions, (d) determine the training methods and goals for the peer mentors, (e) select the training methods (f) design the training and intervention tools, (g) determine risk factor levels in the worksite population design

We will establish feasibility at the policy level, when in discussion with the worksite management and the respective State Departments (Health and Labour Departments) we will determine the need, methods and outcomes of the interventions and get their buy-in into the programme. This will also ensure that we identify the right interventions and have the agreement of key stake-holders.

(b) Identification of barriers and interventions: through a qualitative study we will determine the barriers for an optimal CVD environment at the workplace and also determine the most acceptable peer-mentored interventions for employees to improve CV health.

Potential impact
Presently there are no high quality studies done on comprehensive worksite interventions to impact the rising burden of cardiovascular diseases(CVD) in low and middle income countries.

Our proposed trial called PROGRESS will generate evidence on a multilevel policy and individual level interventions to reduce CVD risk at worksites. We will work closely with occupational health associates and the governments in three proposed south Asian countries (Bangladesh, India, and Srilanka). University of Oxford with expertise in these areas will work with investigators in these countries to design, conduct, analyse and disseminate the findings.

PROGRESS will develop tools for worksite interventions (diaries, public signage, training manuals, followup strategies, including periodic text messages, presentations on health promotions and efficient referral systems). The evidence generated and the experience gained in the trial will be novel and useful to adapt and help scale up such work in other worksites in the three countries as well as other countries.

Specifically we anticipate the following impact:

At the worksites:
1. Enhanced awareness among all workers on the importance of preventive care for CVD
2. This awareness will also quite likely extend to their family members
3. The worksite environment will change related to tobacco use, improved diet, increased physical activity, regular checks for BP and blood glucose.
4. The management will consider and implement improved health policy to enhance access ( group health insurance, worksite clinics for CVD) and timely referrals.
5. Overall improved health resulting in reduced absenteeism, improved productivity and better quality of life and worker satisfaction.

For Society and countries at large
1. The tools developed , trial findings and the experience gainged can be adapted and used for other worksites and at other countries.
2. Occupational health organizations and the governements will consider implementing policy changes at worksites for better CVD health.
3. This scaling up will have significant impact on the health of the workers and their families as well as result in greater productivity in countries that depend on their workforces for economic progress